On the Edge of Productivity: Investigating the Acquisition, Processing, & Emergence of Semi-Productive Verb-Argument Structures

Language processing relies on a division of labour-compositional, rule-based language is thought to be computed on the fly, while non-compositional idiomatic units are thought to be holistically stored in and retrieved from memory. Collocations (e.g., kill hope) are frequently
occurring word combinations with one word used figuratively (kill) and the other literally (hope), characterised by an arbitrary restriction on substitution (#murder hope). As a result, they are neither fully compositional nor fully idiomatic.

Collocations are ubiquitous in natural language and are crucial to fluency. Yet they are notoriously difficult for L2 speakers to acquire. Behavioural evidence shows that they incur a processing cost over fully compositional language as well as idioms. However, little is known about the underlying mechanisms involved in collocational acquisition and processing. This doctoral project aims to investigate how domain-general cognitive mechanisms, data-driven learning, and cultural transmission together can account for semi-productive structures in language.